Ultrafast Micro-cantilever Displacement and Metrology with Blu-Ray Optical Pick-ups

The project aims to develop a suite of versatile high performance nanometrology instrumentation, based on cheap commercial components to satisfy industrial needs for low cost sensors and instrumentation for real-time, nano-resolution, large area imaging. The unrivalled bandwidth (> 100 MHz), resolution (580 nm focal spot and sub-nm displacement sensitivity) and low cost of DVD and Blu-ray optical heads makes them ideal candidates as metrology elements in instrumentation. They will be used for high-speed AFM (HS-AFM) and mass balance cantilever motion as well as for autocollimation and accelerometry with the aim of providing an x50 increase in world's fastest HS-AFM capture rate and temporal resolution. The metrological performance of instruments developed in this project will be evaluated.